Understanding Civil War from Pre- to Post-War Stages: A Comparative Approach

Civil wars, or wars that take place within state borders, are the dominant form of armed conflict today. Every year civil wars generate numerous deaths from violence, destruction and poverty, displace conflict affected populations, halt sustainable development and contribute to resource exploitation. The human, political, economic and environmental costs of war are severe. Yet, we still know little about how conflicts turn violent, how civil wars evolve over time and why some recur while others do not. To develop better informed responses to this pressing global problem this study argues that we need to understand how civil wars unfold across the pre-war, war-time and post-war stages of conflict.

This study departs from traditional analyses of civil war as phenomenon that is isolated from the broader conflict and follows a separate logic to explore civil war as a process that connects the pre-war, war-time and post-war stages of conflict through evolving interactions between the state, non-state groups and external actors. Examining civil war as a process shows that civil wars follow different paths from the pre- to post-war stages that require distinct responses. For example, wars that start in the context of weak state capacity differ in duration, severity and outcomes from those preceded by long-term group marginalisation. External support can change how these wars develop and prolong the fighting. Efforts to prevent, react and rebuild conflict affected societies should be based on this variation and change.

To understand different paths that civil wars follow, the study will undertake a rigorously designed qualitative analysis of eight cases of civil war. A team of highly qualified researchers will engage in coordinated fieldwork to collect and analyse new primary and secondary data on three sets of questions:
Q1. What are the different paths to civil war onset?
a. How does conflict turn violent?
b. How do non-state groups mobilise and organise before the war?
c. What role does the state play in civil war onset?
The study will explore civil wars that emerge from:
i. weak state capacity and fragmentation within the state;
ii. spontaneous mass mobilisation and state repression in response to the unrest;
iii. organized social movements that engage in violent contention; and
iv. activities of militant political groups.
Analysing these paths will help understand where civil wars can start and how they will develop.

Q2. How do the different paths to civil war shape the dynamics and outcomes of wars?
a. How do the nature of actors and distribution of forces at the war's onset shape the fighting?
b. (How) does the fighting change over time?
c. What is the role of regional influence and external support in these changes?
The study will explore changing internal and external conditions, including:
v. introduction of external support; and
vi. changes in internal mobilisation and funding.
Identifying these changes will help understand what factors can protract and intensify the fighting.

Q3. How do the civil war dynamics and outcomes shape the post-war potential for peace?
a. Do some war outcomes facilitate post-war peacebuilding more than others?
b. What forms of "peace" emerge from the different paths when civil wars end?
c. What explains the recurrence of violence after civil wars?
The study will explore two types of civil war outcomes:
vii. victory; and
viii. negotiated settlement.
Identifying the effects of these outcomes on post-war peace will help understand where violence can recur and how to engage local actors to prevent it.

The findings on how the pre-war conflict is related to the civil war's onset, how the onset of war affects its development and how the dynamics and outcomes of war shape the post-war potential for peace will help differentiate between the pre- to post-war stages that require distinct responses and build a robust policy toolkit for international organisations.

Potential impact
The project seeks to transform how policymakers think about civil war and advance international efforts to sustain peace in conflict affected societies. This vision is based on the insight that impact can be achieved through conceptual change in how global problems are understood and co-production of knowledge on specific policies.

The impact strategy is guided by five impact objectives:
1. To achieve input into the research design, analysis and policy implications of the project and support for uptake and dissemination of the research findings and policy contributions from the project's Advisory Board;
2. To build project awareness with international organisations involved in prevention, peacekeeping and peacebuilding through dissemination of policy briefs on issues and cases examined in the project with major think tanks and NGOs;
3. To produce policy relevant outputs in a top non-academic press;
4. To develop a robust policy toolkit of international strategies to sustain peace required at the different stages of conflict; and
5. To produce, pilot and implement a new training approach for practitioners involved in conflict prevention, peacekeeping and peacebuilding.

The overarching long-term aim of the project is to improve the livelihoods and security of individuals and communities in conflict affected societies. Populations vulnerable to conflict and/or with experience of civil war are the ultimate beneficiaries, but the direct beneficiaries who will be targeted to achieve impact are international actors involved in conflict prevention, peacekeeping and peacebuilding. These actors include primarily the UN, but also think tanks, NGOs and relevant UK agencies.

Sustaining peace is one of the UN's core tasks, but the organisation has faced serious challenges in responding to civil war, with the highest number of deaths among peacekeepers recorded in history in the last years (UN 2018). The UN High-Level Panel stresses that "changes in conflict may be outpacing the ability of UN peace operations to respond" (S/2015/446, 9). The Advisory Group of Experts finds that efforts to sustain peace are "underprioritized, underresourced and undertaken only after the guns fall silent" (S/2015/490, 3). Yet, reports fail to say how the UN should change the way it engages with conflict affected societies-before, during and after. This project will shape the understanding of civil war as part of the broader conflict among policymakers and identify different responses required at the pre-war, war-time and post-war stages of conflict.

I will undertake a continuous programme of activities to achieve impact. At the application stage of the Fellowship, I secured engagement of the UN Department of Political and Peacebuilding Affairs, international organisation Interpeace, major think tank International Peace Institute and non-governmental organisation Conciliation Resources. I will engage these and other academic and non-academic members of the Advisory Board in the course of the Fellowship. First, I will invite members' input into the research design, particularly case selection, case study and comparative results at the project workshops (years 1,3,4). Second, I will disseminate case and issue policy briefs with International Peace Institute and Conciliation Resources, the actors that influence the UN (years 1-7), and provide testimonials on cases and issues relevant to UN closed sessions and UK Parliamentary Inquiries (years 3-7). I will hold a one-day conference and publish an edited volume in a top non-academic press (the World Bank) to disseminate the comparative results (years 6-7). Third, I will develop a policy toolkit and training approach for practitioners, which I will pilot in year 6 and implement via practitioner workshops in year 7. Finally, I will build public awareness of the project by developing a website and social media presence and collaborating with the conflict-focused Nomadic Dialogues artist network.